Prototyping, user testing and industry evaluation of an advanced user interface for imaging devices

"The innovation has application to imaging devices. It radically changes the user interface in a way that helps users to learn exposure control more easily both in the professional photography field as well as industrial, scientific, and medical uses such as microscopes.

The project approach is to remove key risks that currently block the IP from being licensable by:

1\. Demonstrating that the technology works -- Build a working prototype with four applications

2\. Verifying user benefits through user testing of the prototype and improve the prototype based on this feedback. 3\. Identifying manufacturers perspectives through evaluation of the prototype and make a final version of the prototype based on this feedback."